Interplay between Star Formation & AGN Feedback in Galaxy Formation Simulations

Major observational facilities, like JWST and ALMA, are dedicated to understanding the interaction between black holes and their host galaxies. In particular, the role of black holes in the formation and evolution of dwarf galaxies is hotly debated.

While the ACDM model has been successful in reproducing the observed large-scale structure, discrepancies between theory and observation remain on smaller scales. For example, the theory results in a higher abundance of low-mass dwarf galaxies than has so far been observed (the missing satellite problem). In addition, the observed dark matter distribution in dwarf galaxies seems to follow a core profile rather than the cusp profile predicted by the cold dark matter model.

Baryonic processes, in particular supernova feedback, are usually invoked as a solution to the above issues. However, supernova feedback might not be powerful enough for massive dwarf galaxies and getting the energetics right requires fine-tuning. Including additional baryonic processes, like AGN feedback, could resolve these problems.

It is therefore timely to study the physical properties of dwarf galaxies. The aim of this project is to develop state-of-the-art numerical methods considering star formation and AGN feedback in tandem. We would like to determine whether AGN feedback could significantly affect dwarf galaxy evolution. Moreover, we would like to investigate whether our model for baryonic processes could significantly alter the distribution of dark matter. The GAIA survey may make it possible to dynamically determine the dark matter distribution of the local dwarfs providing us with valuable observational data to compare to.

Investigating which physical processes shape the luminosity function of galaxies, and in particular determining whether AGN feedback also affects the low-mass end, would allow us to expand the scope of this project to the full galaxy population.